University of Derby and BLOC Digital Limited KTP 23_24 R2

To develop a self-organising management approach that improves staff performance and commitment by leveraging their uniqueness and self-organising capabilities whilst enabling responsive business processes to emerge for more efficient and profitable product innovation and service delivery.